Ecological Knowledge Games

How humans collectively respond to environmental change will determine whether many global challenges of the 21st century are met. Global challenges are reflected across multiple United Nations Sustainable Development Goals (SDGs), including conserving biodiversity (SDGs 14 & 15), ensuring food and water security (SDG 2, 3 & 6), and responding to climate change (SDGs 7 & 13). These global challenges will require solutions to wicked problems, which, by their very nature, are complex and resistant to clear solutions or even clear definitions.

The EcoKnowGames project will launch a novel inter-disciplinary research programme that delivers a transformative theoretical framework, methodology, and modelling software. It will enable researchers to conduct experiments *in silico* that are intractable for wicked problems that occur in real-world systems, provide a methodology for integrating game data into agent-based social-ecological models, and use games to engage with under-represented communities and give them a voice in shaping urgent SDG solutions.

The virtual worlds of online video games already provide rich, complex, and immersive environments within which players interact with one another in simulated natural systems on a massive scale. Nevertheless, the usefulness of these games in research is restricted by the missing methodological framework and technology linking game play with scientific data collection, model parameterisation, and policy impact. Developing new methodologies and software with a focus on knowledge generation using games would have immediate and far-reaching application to diverse global challenges. By underpinning games with realistic ecological and social models, it will also be possible to more effectively communicate the lived experiences of people and communities, thereby giving a voice to marginalised groups.

The EcoKnowGames project will address the following 5 objectives

1. Develop open-source modelling software (WickedABM) and a decision-support tool to simulate complex joint natural and social systems that model wicked problems hindering SDG solutions.

2. Improve the realism of decision-making in social-ecological models by integrating game output and data.

3. Evaluate how knowledge games built with realistic underlying natural and social models can test hypotheses in the social sciences.

4. Develop a blueprint for applying knowledge games results to impact policy, promote ethical design, and engage communities.

5. Develop an open-source game-builder software to provide researchers, policy-makers, and the public with a tool to build social-ecological games that are grounded in science for inclusion and creative expression.

All data and software will be free and open source, giving researchers and policy-makers access to a new range of information and tools for delivering on urgent Sustainable Development Goals. Following initial game and modelling development, we will encourage the widespread uptake of these tools and community-driven approach to developing open software.

The EcoKnowGames project has the potential to transform how urgent SDGs are addressed. The game and modelling technology to deliver this transformative approach has existed for decades. This ambitious project requires a highly interdisciplinary team, and a truly engaging, fully open-source, game builder and game requires substantial initial funding with a focus on community, rather than commercial, success.